Scaling industrial decarbonisation with data and finance

Context of the Research
This research project is part of the Engineering and Physical Sciences Research Council (EPSRC) Centre for Doctoral Training (CDT) in Green Industrial Futures (GIF). This CDT supports industrial decarbonisation and the UK's transition to net zero.

The Climate Change Act sets a legal requirement for the UK government to achieve net zero (a 100% reduction of 1990 levels of greenhouse gas emissions) by 2050. Small and medium-sized enterprises (SMEs) account for around half of business emissions. However, there is no common process for reporting emissions, and only a small proportion of SMEs have ever calculated their carbon footprints. Lack of quality data prevents the effective management of carbon emissions amongst businesses. Carbon reporting is perceived as a resource burden within SMEs due the administration and potential cost. Yet there is a need to engage SMEs in the country's decarbonisation journey.

There is a lack of policy / regulation specific to carbon emissions from SMEs however this is starting to change. Larger customers and government supply chain tenders are requesting this information. Carbon reporting supports financial governance and risk management. Gathering accurate data could generate insights to help businesses and the financial sector to make informed decisions about investments for sustainable outcomes, including unlocking capital for sustainability transition and low-carbon technologies. This data supports the development of the UK green taxonomy and tracking of green financial flows.

Bankers for Net Zero (B4NZ) are working with the UK government, industry / business bodies and other key stakeholders on a solution to automate emissions reporting, based on previous success with the open banking protocol. B4NZ have established a SME sustainability data taskforce with the aim of connecting government and industry to align on a greenhouse gas emissions reporting framework. There is an opportunity to collaborate with B4NZ members (including groups representing SMEs) through this working group.

Aims and Objectives
- To understand the context and drivers for carbon reporting by SMEs
- To understand the attitudes of SMEs towards carbon reporting and the potential mechanisms for this (what sustainability and net zero mean for them, including the influence of owner / manager values)
- To understand the data required for carbon reporting (for financial institutions, supply chains and other key stakeholders)
- To understand how to encourage SMEs to report carbon emissions and sustainability data
- To review the feasibility of technical reporting / solution proposed by B4NZ
- To understand the role of standards and standards development (specific to being useable and adding value for SMEs)

Potential Applications and Benefits
- Contribution of research with an integrated theme (including organisational values & behaviours, policy & regulation and net zero economics)
- Representation of SMEs to support the UK's net zero journey and efforts to mitigate climate change

Potential Research Studies and Methods
- Literature review covering significance of SMEs in net zero journey (drivers & barriers, impact of carbon emissions on achieving net zero)
- Context mapping of existing frameworks / standards for sustainability and carbon reporting applicable to UK SMEs
- Surveys and interviews representative of SMEs
- Review of the B4NZ solution via ethnographic participant observation
- Review of the role of standards and standards development (potential interviews / case studies)